Smart Communities for Low Carbon Power Networks

There is a national goal to decarbonise and electrify heating and transport. We are exploring ways to use local renewable energy to reduce carbon and costs whilst minimising congestion constraints on the local electricity networks.

We will build on our existing work where local consumers use renewable power when in is generated through an Energy Local Club.

We will test tools to optimise demand matching to renewable generation, factoring in smart controls, the Internet of Things and, of course, household comfort and ease of use. We will also explore the emerging flexibility contracts that are now available to domestic customers, whereby; in return for payment; the network may ask them to turn things on or off to help balance the grid with Demand Side Response.

Controlling the demand and generation balance will also support network operators by reducing the stress and constraints at peak times, resulting in lower connection costs for new installations or properties.